Experimental Nuclear Structure Physics

The PhD project will focus on an experiment at the IGISOL facility at the University of Jyväskylä, Finland. This experiment is a follow on from the PhD thesis work of completed students Camino Rodriguez Triguero and Chantal Nobs. The idea is to measure the specific case of the structure of 102Zr populated in the beta decay of 102Y, produced in proton-induced fission of uranium. You would be fully involved in the experimental work at Jyväskylä and then lead the data analysis at Brighton. Results will be compared with model calculations, also performed by you, and there will be opportunity to present and discuss the results with members of the international nuclear physics community. It would also be expected that you would be fully involved in the other activities of the Group which include approved experiments at the FAIR facility in Germany